TALENT – Tapered AmpLifiErs for quaNtum Technologies

Cold atom-based quantum sensors and clocks will revolutionise many applications such as Position, Navigation and Timing (PNT) technologies by increasing the resilience against attacks/outages and improving Space Situational Awareness (SSA) -- critical to protecting and future-proofing national security, financial and technological infrastructure and capabilities. Commercial uptake, market penetration and commercialisation of next-generation quantum systems is currently limited by the lack of robust, reliable and low size, weight and power consumption (SWaP) lasers and laser systems that lie at the heart of quantum technologies. TALENT brings together a consortium of UK companies to develop innovative robust, reliable and low-SWaP lasers to enable the deployment of quantum technologies in harsh and dynamic environments - opening new markets and opportunities. TALENT will produce lasers with an unprecedented combination of performance, reliability, SWaP and ease of integration to break the barriers to commercialisation of next-generation PNT. The consortium's expertise in laser development, miniaturisation and precision alignment will ensure reliability and SWaP are improved to market-readiness. New, substantial commercial opportunities have been identified that require reliable and robust operation in quantum sensing and clocks for next-generation quantum-enhanced PNT and SSA technologies.